Metal organic frameworks for adsorption-based separations in the shipping industry

Adsorption-based separation processes are widely deployed in the chemical and petrochemical industries for the processing of gas streams. Examples include hydrogen purification, natural- or bio-gas upgrading, and carbon dioxide capture from flue gas or directly from the air. Major benefits of the adsorption technology include high separation factors (even for gas molecules of similar size), the stability and non-volatility of the solid sorbent material, and the extreme versatility given by the wide range of adsorbent materials available. These gas adsorption separations are carried out as cyclic processes, in which the adsorbent bed undergoes alternately saturation and regeneration. However, the technology for gas adsorption separations is far from being mature. It is possible to increase its efficiency and extend the scope of its use by improving the understanding of the physical and chemical properties of potential materials and their technical applications. Therefore, discovering new adsorbents with better features and optimizing their utilization is critical to technology development (Pullumbi et al., 2019).
Metal-organic frameworks (MOFs) are emerging porous materials that can be used as adsorbents for gas separation, whose potential is far from being fully investigated, particularly for shipping applications. The materials consist of metal-based nodes and organic linker units and are known for their porosity, as well as variety in chemistry and crystalline structure (Kitagawa, 2014). In fact, their functional and structural flexibility provide MOFs with the potential for various adsorption-based separation applications, such as molecular separation, gas storage, vapor sorption, and water and air purification (Petit, 2018). The shipping industry has several issues that might be addressed using MOFs. Specifically, two key challenges are relevant to Shell's ongoing efforts to decarbonize the shipping sector.